Queen's University of Belfast and FP McCann Limited

To automate precast concrete production quality control using intelligent computer vision real-time systems that result in a more sustainable manufacturing practice, increasing efficiency and reducing carbon emissions.